AI-based identification of serious acute illness risk from routine primary care data

The number of people with frailty, chronic medical conditions and comorbidities is progressively increasing. Acute deteriorations in health may lead to admission to the critical care unit, but in this patient cohort the burden of such an admission, combined with the risk of not returning to the same pre-morbid functional status, may be deemed unacceptable to some individuals. This project aims to use the Northwest London Whole System Integrated Care (WSIC) platform, containing linked primary and secondary care data, to develop high performance artificial intelligence prediction models to identify patients at risk of acute deterioration and critical illness. These models, will allow for a better epidemiological understanding of this phenomenon, but also the opportunity to deploy early medical and/or advanced care planning interventions.